Evolving the bionic bladder: supporting a sustainable transition to a next generation neurotechnology to restore bladder control following spinal cord injury

Injury or disease affecting the spinal cord or brain significantly affects how the bladder functions. It can destroy the ability to empty the bladder, cause unwanted contractions that lead to incontinence, and alter or remove the sensation that the bladder needs emptying. These dysfunctions require the use of catheters, can lead to frequent urinary tract infections and in the long-term may cause damage to the kidneys, extending the effects beyond the day-to-day impact of regular incontinence.

Finetech Medical has manufactured an implant that restores control over the bladder for people with spinal cord injuries for over 30 years. The implant requires updating to meet the changing needs of patient (due to improved care after injury), and new regulatory requirements.This project will involve a scientist from University College London working in Finetech Medical to assist in redesigning the therapy, to reflect the latest science and technology, and to be sustainable for the future. We expect that this will provide an improved therapy for people living with bladder disorders, that will be available to a greater number of patients.